Safe, Inclusive Participative Pedagogy: Improving Early Childhood Education in Fragile Contexts

Early childhood is a critical period for all children. It has been conclusively recognised by research that this period is significant for young children's rights in the here and now, for children's future educational, economic and health outcomes, and ultimately societal flourishing.

As attention to early childhood education increases, and governments across the world are moving to compulsory pre-school and early education, this is a pivotal moment for: a) understanding the challenges/opportunities for such provision in different cultural and political contexts; and b) radically rethinking future directions of early childhood education globally. We have significant questions to ask at this very time about the quality of learning experiences and professional support, how early childhood education can be culturally meaningful and appropriate, and ensuring it is affordable, inclusive and accessible.

This project responds to an urgent research need within four overseas development countries - Brazil, Eswatini, South Africa, and the West Bank and Gaza -- where new provision models are emerging in fragile contexts experiencing violence, inequalities and concentrated poverty. It builds on the innovation of the Brazilian academic partner (the International Centre International Centre for Research and Policy on Childhood at PUC-RIO), who researched how to strengthen and increase safe places of early learning for young children in two low-income communities in Rio de Janeiro (2014-17). Expanding from this, the academic partners in Brazil, Eswatini, South Africa, the West Bank & Gaza, and the UK will identify and develop safe, inclusive participative pedagogy that is implementable in fragile contexts and sustainable for governments, communities and families. While differing in socio-economic and cultural contexts, all four partner countries are poised for early childhood education development through national policy, are experiencing implementation quandaries and have fragile settings due to extreme and pervasive violence, inequalities and/or poverty.

To do so, the research will address these four questions:
1. In what ways and how do current policies, systems and organisations support inclusive participative pedagogy in fragile contexts?
2. What information, knowledge, expertise can be mobilised to understand fragile contexts and the threats, assets and opportunities for early childhood learning, young children and their families?
3. How can inclusive participative pedagogy become embedded and sustainable in communities, their formal and informal contexts, so as to support children's early learning?
4. Is there an economic case for inclusive participative pedagogy? If so, what are the relevant components and what are the short- and long-term costs and benefits?

Inclusive participative pedagogy is a novel concept, which this project will develop, test and challenge. It draws on the respective fields of early childhood pedagogy, inclusive education and violence prevention, and the combined disciplines of the research team which range from child development to public health to economics. It has the potential to provide the answers to the policy and practice questions about quality, culturally appropriate and accessible early childhood education for young children and their families.

Through this research, and its accompanying strategy to share learning and influence change, the project will substantially contribute to partner countries achieving their Sustainable Development Goals in terms of early and inclusive education and preventing violence against children.

Potential impact
Who will benefit from the research?

The project will make a substantial contribution to the 4 Overseas Development Aid partner countries - Brazil, Eswatini, South Africa and West Bank and Gaza - meeting their Sustainable Development Goals in terms of inclusive and equitable quality education (Targets 4.2, 4a) and ending violence against children (Target 16.2). It will directly benefit policy-makers (politicians and officials) at these countries' national and local levels, early years providers and practitioners, and non-governmental and community-based organisations, by supporting them to meet these Sustainable Development Goals. Ultimately, the project aims to improve the welfare and economic outcomes of young children and their families, for improved early child education, in these countries. Further, the project will share its learning and capacity-building more widely, with other Overseas Development Aid countries.

How will they benefit from the research?

The project has developed in concept and design from the existing partnerships within each country, between the research team and local and national research users. These partnerships identify that the project comes at a pivotal moment, with Governments' support for early child education but implementation complications and difficulties in quality early child education, particularly in fragile contexts. The project will have direct benefits for improving early child education within the 4 case study communities (one in each country, each a fragile context) and more widely in developing, testing and sharing the concept and application of safe, inclusive participative pedagogy locally, nationally and cross-nationally for early child education providers and practitioners. The project will investigate the burden of violence in the early years on children's subsequent learning and transition to formal education, which will aid the investment case for countries who are developing their early child education in line with the Sustainable Development Goals.

What will be done to ensure that they have the opportunity to benefit from this activity?

Each country has an embedded strategy to ensure locally and nationally the benefits are achieved. National and local stakeholders will be engaged from the start, with three 'Think Tank' stakeholder meetings planned throughout the project and establishing community-based project advisory groups of children and parents/ carers. They will shape the locally-relevant outputs and knowledge exchange activities that will make a difference in their communities and countries, with project resources set aside to do so. The learning will be shared more widely, with other early years stakeholders in Overseas Development Aid countries, through virtual communication (websites, social media, webinars, audio-visual resource, capitalising on existing networks), capacity building and resource development (including developing a training module through a Winter/ Summer School and parallel regional workshops), and utilising regional and global networks to amplify the research outputs (including 10 accessible briefings and films). The project will use a form of contribution analysis, facilitated by the external agency Matter of Focus, to ensure impact plans are in place from the start, are effective and focused, as well as providing the framework for evaluation.